Project Easy Alpha Version

The InnovateUK Innovation Voucher allow us to seek professional Software developer consultancy for the development of our project management app for domestic construction projects. The App is part of the Industry/Government Campaign to change the image of construction and will improve transparency, quality and collaboration in the small domestic construction sector.